FinePoint - a study into the use of phyiscal optical correlation applied to live video to generate camera tracking information and the provision of high precision localised augmented reality.

The FinePoint Proof of Market study aims to test the feasibility of using physical optical
correlation as a means of providing high precision localization and camera tracking
information from live video feeds.
This will enable high quality, highly localized, augmented reality, with a particular focus on
two potential commercial opportunities, augmented reality delivered to smartphones and
camera tracking systems for mixed reality media production.
Whilst both target areas exist already the approach adopted by the Finepoint team will deliver
significant performance advantages and additional capabilities compared with existing
solutions. Existing techniques rely on relatively imprecise GPS / compass localization, or a
static array of markers and/or intensive computation. Physical optical correlation, applied to
video feeds from cameras, offers the opportunity to provide enhanced performance without
similar constraints, thereby making it very appropriate for services targeting unstructured
environments.
Finepoint can be considered as the exact inverse of Google Street View, where you give a
known location and can then view geolocated image data sets. Finepoint takes an image and
delivers an exact location.
The pervasive use of smartphones and Wifi/mobile data services now makes this concept very
appropriate.
The study is a collaborative venture amongst a small group of SMEs with a range of relevant
skills, IP and market positioning using an innovative hardware platform recently developed in
the UK. The study will determine the technical issues, development roadmap and costs
together with market research and competitor analysis in targeted opportunities. This will
establish the basic commercial proposition and underpin subsequent development through
proof of concept and development of prototype.
Finepoint will demonstrate the potential to create new, immersive, media deliverables in areas
ranging from tourism, media production, advertising and entertainment.
This project